FRONTIERS (FRee space optical cOmmuNicaTIons Enhanced thRough pcSels)

LiFi is an optical communications system that uses light waves as the means of communication. Which has the potential to be 100x faster than wifi and entirely secure as the light used can't penetrate the walls of the building. It is a novel and exciting technology which is set to revolutionise communications.

However, to achieve this new laser performance levels need to be achieved. Beam shape, power, speed and wavelength limitations of traditional vertical cavity surface emitting lasers (VCSEL) and edge emitting lasers (EEL) are becoming a major limiting factors to the deployment of LiFi and other free space optical communications (FSOC).

The laser technology developed in FRONTIERS is a game changing, innovative technology. It is a new class of laser PCSELs, which are an ideal solution to allow LiFi expansion.